Ultra High Temperature Nickel Powder Alloy

Rolls-Royce is developing a new high temperature nickel alloy to be used in future engines
targeted at narrowbody and widebody aircraft. These novel engine designs will ensure that
Rolls-Royce maintains its long term competitiveness in the future. One of the key aspects of
the new engine architectures being studied is the development of an engine core that is
required to operate at higher speeds and temperatures to achieve the efficiency required,
while still delivering an acceptable service life. This new alloy will offer a step up in
temperature capability over existing alloys. Alongside the development of the alloy, suitable
coatings are being developed to further enhance component capabilities.